Zagres Limited – Study, assessment and proof of market potentials and economics of a low-cost solar cell technology

Cost and efficiency are yet the main barriers to widespread adoption of solar energy, currently
valued at £51 billion globally with a compound annual growth rate of 18.7% through to 2020.
Commercially available solar cells, which are mostly Silicon-based, cost 0.70 £/Watt and have
efficiencies between 10 to 15%, far from industry's targets of 0.05 £/Watt and 30%,
respectively. Alternative solar cell technologies have recently been developed based on new
materials, such as Dye-sensitized Solar Cells (DSCs) which promise substantial cost
reduction, by a factor of x10 as compared to Si-based cells through utilising inexpensive
materials and low-cost manufacturing processes, whilst achieving comparable or improved
efficiencies. DSC devices promise a variety of applications, such as consumer electronics and
electricity generation from transparent glass windows. However, existing commercial DSCs
are yet expensive, hence have found very limited applications, e.g. Logitech keyboard for
iPad.
Zagres, spun out from Cambridge University's Centre for Advanced Photonics & Electronics
(CAPE), has developed a unique and patent-pending Atomic Layer Deposition (ALD)
technology for Nanostructured TiO2 DSCs, which reduces Titanium material use by 300
times and has led to a record efficiency of 18.2%, 4.2% higher than alternative DSCs. The
reduction of Titanium use, enabled by our ALD-DSC technology, and the low-cost materials
synthesis and device fabrication processes can lead to a substantial 70% cost reduction when
compared to widely available Silicon-based solar cells, enabling far greater applications to
become economically viable, e.g. electricity generation from glass windows; its exploitation
can hence contribute to enabling cheaper solar energy whilst maintaining sustainability &
material security. The aim of this project is to study, assess and quantify the economics and
market potentials of the potentially disruptive ALD-DSC technology for low-cost high-volume
applications.